Packaging Products 1

Packaging Products (Coatings) Ltd is one of Europe’s largest manufacturers of waterproof paper and board serving a wide range of industries home and abroad.

With many years experience in the packaging industry, Packaging Products (Coatings) Ltd has occupied the same 5 acre production site (shown above) in Collyhurst, Manchester.

In recent years, Packaging Products (Coatings) Ltd has combined their vast experience with modern technology to develop non slip, coldseal and envirocoat. These recyclable products compliment the traditional bitumen and wax papers.

Our finished products are now used widely in a variety of industries including food, healthcare, automotive, building and furniture.

We are not limited to the product list shown and we are able to use our machinery to manufacture other paper based materials. If you cannot find the product required, please use the specials link to send us your requirements.

All products conform to the rigid requirements of ISO 9001.